PhD Urban Development Planning

In the context of an urban crisis in Lebanon, where housing and basic infrastructure are unaffordable and inaccessible to many residents, ethno-sectarian institutions (such as Shi'a Islamist political party and militant group, Hezbollah) have become providers of goods and services. To claim their right to the goods and services they need to get by, inhabitants present themselves as members of ethno-sectarian groups. One effect of this system is that ethno-sectarian subjectivities (who we are and who we imagine ourselves to be in relation to other people and the world around us) become a dominant mode of relating to other people and to material goods. In this system, residents appear to have no option but to produce ethno-sectarian subjectivities, or risk losing access to much-needed resources. A 'new urban politics', based on a non-sectarian subjectivity, has therefore been prevented from emerging (Bollens, 2013: 198).

Recently, groups of civil society urban planners in Lebanon have begun contesting this way of managing goods and services, and have challenged the dominance of ethno-sectarian subjectivities in urban governance. The success of sustainable urbanism campaigns and movements, including campaign group Beirut Madinati's political successes across ethno-religious sects in promoting 'sustainable community alternatives' (Beirut Madinati, 2017), suggests that ethno-religious sectarianism is not an inevitably dominant mode of subjectivity in Lebanon.

This PhD sets out to identify civil society urban planners who I see as having non-sectarian subjectivities, and as actors who respond to emergent subjectivities of other urban inhabitants. I propose to examine the relationship between non-sectarian modes of subjectivity and sustainable urban planning issues in Lebanese cities through a comparative study of two cities. I will develop and connect contested cities literature, sustainable planning theory, and anthropological/socio-political theories of subjectivity, to progress understanding about how civil society urban planners can create new ways of living together in the city, sustainably.